Socioeconomic differences in child cognitive outcomes:The role of inflammation

Socio-economic disadvantage early in life is related strongly to poor cognitive outcomes in childhood and adolescence. There are several mechanisms for this association. This project will examine, for the first time, the role of the biological mechanism of inflammation in this association.